Brunel University and SOCOTEC UK Limited

To optimise the design, improve the durability, reduce the manufacturing costs and assess the performance of a prototype electro-chemical device for killing bacteria in recirculating water systems.